Quin AI: Quin Audience Engine Offering Optimisation by Deep Learning

Predicting the needs and intentions of people based on their online behaviour is an important factor in building successful creative businesses through the personalisation of services, products, actions, and offers. Methods of data collection and behaviour prediction by understanding intentions have been studied in multiple domains. To create accurate and actionable predictions, the collected data must be generated from reliable sources, complete, concise, and relevant to the topic; timely and fresh enough to be actionable; fit for purpose and suited for its intended use; and reliable, meaning it is authentic and trustworthy.

To achieve this, Quin AI uses Artificial Intelligence (AI) and deep learning to predict website visitors' in-session behaviour for automated and accelerated decisions without loss of privacy. Our expert team of data scientists, software engineers, business innovation experts, advertising professionals, and project managers will offer an improved product through this project, with the results directly benefitting advertising businesses in the creative industries.

We have the experience, technical expertise, and knowledge to successfully deliver an innovative solution for the challenges being faced by the industry, with our current solution already proving an 30% incremental revenue boost with 50% savings in marketing costs.